Simulated assessments of General Practitioners' consultations in a multicultural society: a linguistic analysis

The multicultural society we live in necessitates a similarly diverse healthcare provision. Nowhere is this more the case than in the frontline of the NHS healthcare system, General Practice, our first port of call for nearly all health enquiries as a population. But achieving this diversity is difficult. Medical graduates and in particular GP trainees for whom English is a second language are faced with a system of medical education and exams in which they are continually aware of the lower pass rates for non-white and non-British candidates. But this is not an issue that has gone unrecognised. The Royal College of General Practitioners who administer the membership and licensing exam to work as GP in the UK would like to look at the disparity in pass rates between candidates in greater detail, addressing how the exam and the training leading up to it might be improved. The most important focus of attention is on their 'Clinical Skills Assessment', an appraisal of GP candidates' abilities to conduct consultations through observing them in simulated, pre-designed cases with actors. In order to look at this, they are working closely with researchers in the academic field of linguistics to look at issues of social communication that might affect performance in the exam, and the study proposed here would enable the expertise of academics at the University of Nottingham to be centrally involved in this.

The purpose of the study is to look at linguistic and communicative aspects of the exam, including the integration of nonverbal elements of communication such as body language, that contribute to candidates' successful or poorer performance.

It is clear that failure to do well in the exam is not simply a case of second language fluency, but much subtler aspects of communication that may or may not convey a patient centred and empathetic manner. These elements have been identified by examiners to be significant in their assessments of potential GPs but are often overlooked or misunderstood in the actual training of GP registrars. Given current controversies over biases in the pass rates for particular candidates in this exam, a better understanding of these communicative, interpersonal requirements is of great importance. A more detailed understanding of how to achieve the sometimes under recognised and complex requirements in the exam will enable better training for GPs and also a more insightful discussion of the exam's setup more generally.

The academic field of Applied Linguistics, in which this study falls, particularly the directions that have been pioneered at the University of Nottingham for looking at videos and gestural communication using up to the minute developments in technology, means that this is an evidence based analytical discipline that is ideally placed to address these issues. A dataset of videoed consultations from some 200 candidates for the exam will be carefully analysed using specialised software tools that enable a carefully substantiated understanding of the exam that can then be used further in informative material for GP candidates, trainers and examiners.

The outputs from the research will therefore fall into many areas. There will be direct impacts for the Royal College of General Practitioners, who wish to provide greater training resources and information on the Clinical Skills Assessment so as to better prepare candidates for their role as GPs. The academic developments in analysing these types of complex video datasets will be of great importance to the field of Applied Linguistics, where these methods are still in their early stages. The work will also have an impact on those who study healthcare communication more broadly and wish to learn more about under researched aspects of communication, such as gesture and body-language in patient-centred consultation styles, as well as addressing issues surrounding simulations in medical education with greater evidence.

Potential impact
The study has potential for impact in two key arenas. There is first the directly user-related impact on a 'real-world' problem, through the opportunity to contribute to UK General Practice training in a way that fosters multicultural gate-keeping practices. In terms of users, this has ramifications for International Medical Graduates in particular, the Royal College of General Practitioners (RCGP) who administer the exam. But the study has a broader secondary impact for a range of fields in medical education and the ongoing dicussion about standard setting within a now globalised medical workforce.

The impact of addressing the 'real-world' problem of high failure rates for International Medical Graduates in the RCGP Clinical Skills Assessment outlined in detail in 'Pathways to Impact', is perhaps the most important outcome of the project. The production of training material from the study and the liaison work with GP trainers and examiners is an attempt to directly tackle the issue, ultimately helping these particular candidates better understand expectations and mitigate against accusations of an unwritten curriculum. The research document intended for the RCGP will also provide a point of evidenced discussion around the ongoing debate about the Membership examination.

The user-related impact potential is more broad than only these direct user groups. The issues of disparate pass rates, most especially for International Medical Graduates, is certainly one that the Royal College of General Practitioners (RCGP) have led the way in publishing figures and welcoming research on, but it is by no means the only section of the medical profession where these issues are arising. The qualification criteria and standard setting for medical professionals necessarily takes on new connotations and challenges in the context of a globalised workforce, an international discussion that the UK remains centrally involved in and which this project can contribute to. While the RCGP Membership examination is a qualification for General Practice in the UK only, a highly mobile international population of medical professionals means that candidates will continue to and perhaps increasingly come from a range of educational backgrounds. Defining a standard for interaction in the UK General Practice consultation can therefore become problematic in this globalised context. This is true of course for many other medical qualification exams and indeed the issue of pass rates for International Medical Graduates is broader than just those at the Royal College of General Practitioners, although since not all pass rates are currently published it seems likely to be an even more widespread dilemma. It is important therefore to hold up this research study as a useful means of enquiry into the pass rates of medical gate-keeping examinations that might be applicable in other medical exams, specialisms and Medical Royal Colleges. This will enable the RCGP to maintain their own profile as research leaders in this area.